PROJECT 3.2 Large focal plane for future astronomical instruments of the "The Radio Universe: astronomy and astrophysics at the JBCA 2014-2017"

The project 3.2 "Large focal plane for future astronomical instruments" is divided in three parts:
3.2.1 Large scale high performance waveguide component manufacture.
3.2.2 Large diameter mesh-based quasi-optical components.
3.2.3 Accurate RF characterisation and systematic effect study.

The goals of the above studies are:

3.2.1 Development of waveguide components:
a) Using 3D printing (1 GHz to 200 GHz);
b) Based on metalised foam (1 to 30 GHz).
c) Based on Stacked rings (100 to 700 GHz).

3.2.2 Manufacture and tests of:
a) Large diameter embedded mesh-filter;
b) Large diameter lens.

3.2.3 RF characterisation of:
a) Assembled multi-pixel system;
b) Large lens.

As agreed, all the work and deliverables will be provided by of a joint collaboration between Cardiff University and the University of Manchester.

Potential impact
See main proposal "The Radio Universe: astronomy and astrophysics at the Jodrell Bank Centre for Astrophysics 2014-2017"
PI: Prof Albert Zijlstra
Grant reference: ST/L000768/1